Raising Christ's Voice. Augustine's Pastoral Understanding of Voice and Public Life.

My project studies the concept of uox in Augustine's response to political issues, and aims to reclaim him as a theological authority for Catholic social activism. Several debates in political philosophy and theology inspired it. Laugier and Salkin indicate that considering the voice is required to reassess moral autonomy and describe informal political representation. Cavarero and Dolar suggest that attention to vocal acts can help reframe citizenship in Western societies. The material turn in Patristics has neglected the category of voice. Recent work by Harrison, Stewart-Kroeker, Roberts Ogle and Dodaro further highlights a correspondence between Augustine's take on spiritual and musical voice, and membership in the city of God.

Questions underpinning my research include a) what semantic and conceptual features of uox Augustine understood as politically relevant, b) what aspects of public agency demonstrate the moral significance of the use of voice, and c) whether one can detect connections between the voice and family life, judicial activity and Christian martyrdom in Augustine's sermons - where such connections sustaining the ecclesial community in a pastoral way. Answering them revolves around three phases.

1. Clarifying how Augustine reshaped the formative and performative functions of classical rhetoric. Augustine addressed Donatist interlocutors through pleas for reconciliation, and taught his flock to express grief publicly and to foster a shared sense of vulnerability in neighbours. By gathering pastoral "case studies" from his preaching on John, the Psalms, martyrdom, and family life, I show that public acceptance of grief transforms the affections and nourishes an ethos of compassion and humility. This hermeneutical and thematic focus aims to constrain the variety of Augustine's sermons, and ensures that my evaluation of his thought rests on robust exegesis. Preliminary readings for this part of my work were undertaken during AY 2020/21.

2. Showing that case studies drawn from Augustine's sermons influence accounts of lay responsibility in Catholic Social Teaching (CST). Expanding on Hittinger's work, I explain that some of those accounts depend on an Augustine-inspired analogy between the royal functions of priests and of laypeople. I argue that current descriptions of the laity as embodying Christ's social functions resonate with Augustine's idea that Christians, through shared grief, propagate Christ's agency. I also claim that, both for Augustine and CST, "voicing" the grief of the marginalised is a key feature of the Church's efforts in encouraging lay activism. This section of my research shaped my progress towards Transfer of Status and resourced a paper I gave at the 2021 Early Career Conference in Catholic Theology.

3. Assessing if Augustine can inspire CST-based initiatives. Here I draw on a second set of case studies and cooperation with Christian organisations. Building on Hordern's account of how an Augustinian approach to politics influences Christian advocacy and healthcare practice, and on Bretherton's analysis of Community Organising, I illustrate that mutual listening, inter-denominational dialogue and musical projects heal violence and foster fortitude across sub-political bonds.

My efforts will converge into an Augustinian model of civic life, ascribing a vocal and Christological configuration to the Church's corporate identity, and instantiating how Augustine's dogmatic relevance matches his role in shaping the Church's pastoral impact on secular communities. Methodologically, the connections of my research with late-antique history, philosophy and classical rhetoric show that an interdisciplinary treatment of voice expand the range of sources for an Augustinian ethos. In terms of content, reconnecting the exegetical dimension and the ethical impact of Augustine's political thought will be my main contribution to advancing current debates in Patristics, political theology an